SSA: Tactile Discrimination Learning in Mice

This project tackles an important question in an interdisciplinary context: How does experience with similar stimuli increase the distinctiveness of their memories? This question has been investigated by behavioural scientists in the context of perceptual learning, where animals given simple exposure to similar stimuli (e.g., two textures) will later discriminate between them more readily than between two novel stimuli. It has also been examined by neuroscientists studying the rodent whisker system and experience-based changes in the barrel cortex. This project attempts to understand the brain bases of perceptual learning in rodents using the whisker system.